BRIDGE: Connecting Birmingham, Solihull and the Black Country Through Digital Innovation to Reduce Inequalities in Obesity Care and Widen Access

**BRIDGE: Connecting Birmingham, Solihull and the Black Country Through Digital Innovation to Reduce Inequalities in Obesity Care and Widen Access (OPIP strand 3)**

Patients often can't get effective obesity care: this might be because there are not enough services or because there are other barriers to accessing care. We use a digital platform that will be embedded within primary care across our region to identify patients who may benefit from care and offer this option to them. We also include self-referral and more traditional referral streams. Digital triage ensures efficiency and equity based on clinical need. Our system will offer care options, where available, and receive patient consent to make an onward referral for obesity care without needing further action from the GP. Our system is able to write directly into the patients' GP notes to ensure clarity of process and minimise duplication of care. As well as referring into existing pathways we will refer into a digital first model that includes in person services as needed. We focus on priority cohorts often unable to access current pathways: young adults and teens living with obesity (to focus on prevention and health); adults with serious mental ill health and obesity (these patients are at high risk of early cardiovascular death); and adults needing to lose weight to access orthopaedic surgery (to focus on a return to health and work). Our models include obesity management medications for the adult cohorts whilst our wrap around only offering can support patients in more traditional care settings such as primary care or community pharmacy led medication pathways. This allows a robust evaluation of evidence across our different care models. Our digital solutions are currently available in over 18 languages and will be co-designed with service users. We are looking to future proof obesity care in a digital age to wide access to effective obesity treatment as we focus on return to health alongside prevention.